Recognition of Walking to Support Climate Change Goals: Exploring the Multilevel Agenda-Setting Dynamics

Walking is a sustainable transport mode with an important role to play in reducing transport's contribution to greenhouse gas emissions. However, walking is rarely captured in government statistics and is often overlooked and under-valued in planning and policy development, particularly in relation to climate change. There is therefore an important need to understand the dynamics underpinning recognition of walking as a policy priority if we are to ensure a holistic approach to tackling this global challenge.
This collaborative project will support Walk21 (a leading, international advocacy organisation) to understand the relationships between national and local government recognition of walking as a policy priority and the implications for policy delivery. In turn, helping Walk21 to identify opportunities to target their resources and capacity towards policy change and to help support countries in delivery of their net-zero commitments.
To date there has been very limited critical analysis of governance and public policy processes within transport studies and especially in relation to walking. This project aims to address this through bringing multilevel governance theorising into greater dialogue with theorising on processes of agenda-setting. Multilevel governance recognises the increasing complexity of private and public actors and their relationships horizontally and vertically across and between government scales, which opens-up opportunities for (in)direct influence from a range of governmental and non-governmental actors on government policy.
In parallel, theories of agenda-setting identify various factors that can influence the way in which an issue such as walking can gain recognition in government policy (linked to political mood, problem framing and policy learning for example) but tend to constrain analysis to one governmental level (primarily the national), neglecting the potential influence of actors and processes residing at different government levels.
This project recognises the potential for a diversity of actors and processes at different government levels to influence the agenda-setting processes of other government levels. Therefore, the project will not only support Walk21 in their understanding of the relationships between national and local government interest in (and policies on) walking, but also advance theoretical understanding of the relationship between multilevel governance and agenda-setting.
The project affords the opportunity to learn first-hand about translating research into practice, develop skills in communicating to different audiences, and build networks across academia and practice. The project aims to make theoretical and empirical contributions to knowledge at the nexus of governance and transport studies, helping to develop interdisciplinary insights and skills important for career development.